How resilient are tropical rainforests to anthropogenic climate change?

Understanding the physiological response of canopies to drought is key to modelling the resilience of Amazon rainforests to climate change. By regularly laser scanning forest over two years, a clear picture of canopy dynamics will emerge. By linking this remotely sensed data with eddy covariance measurements of productivity and other field-based measurements, scientific understanding of forest resilience will be advanced.